Hybrid Capacity for Aerospace Growth (FARGO)

FARGO will establish a prototype hybrid, additive and subtractive, production line of a turbine component, to expand the capacity of a high performance SME member of the aerospace supply chain.